CEMS Data Integrity Facility Pilot Project

VEGA Space Ltd, in collaboration with the Rutherford Appleton Laboratories (STFC) and the National Physical Laboratory, and supported by NCEO, intends to investigate a practical solution relating to the provision of data integrity information to users of the CEMS EO data archive. CEMS will be the first facility in the world whose prime purpose is dedicated to systematic monitoring of global changes related to climate through multiple diverse EO data sources. The Data Integrity Facility will provide support to science, government and commercial users of the data and produce clear quality and error information relating to the data.